A systems biology analysis of eukaryotic G protein-mediated signalling

Cells cannot live in isolation; they require signals from their environment, or neighbours to control all aspects of their behaviour. These signals inform the cell if it should grow, reproduce (divide) or even die. Cells receive many differing types of signal and are required to interpret (understand) these and to respond correctly. For mammalian cells, these responses may influence many critical processes within essential organs e.g. heart, lungs and kidneys. Errors or misinterpretation of these signals are responsible for diseases such as cancer, autoimmunity, cardiac defects, schizophrenia and diabetes. It therefore follows that, if we can perform scientific research on these signalling networks, we may be able to understand, and thereby control, the basis of these diseases. To achieve such aims requires an implicit understanding of the cellular components that contribute to activating, and terminating these signals. In recent times, basic scientific investigations utilising genetic techniques has provided many important advances in our understanding, however it is becoming apparent that to further our knowledge we are required to appreciate the large network architecture of the signalling pathways. For many years physicists have had an appreciation of the use of complex mathematical techniques to inform the contribution that hither-to unknown particles perform in the production and continued existence of the Universe. In recent times, biologists have begun to utilise mathematicians to aid in their understanding of signalling network composition. The work described in this research proposal aims to combine biological investigation with mathematical simulation, to probe a signalling network within yeast (an organism whose genome has been fully sequenced, and is easily manipulated in the laboratory) that has high similarity to that found in human cells. The signalling network under investigation is initiated by the binding of a molecule to a G protein-coupled receptor (GPCR) found on the surface of cells. GPCRs are one of the largest families of proteins in human cells and defects within these receptors and associated-signalling networks, are responsible for a range of diseases. To date approximately 50% of all drugs sold in the Western world target GPCRs. The family of regulator of G protein signalling (RGS) proteins control the amount of signalling that flows through a GPCR signal network. It has always been understood that RGS proteins 'switch-off' signalling, by reducing the concentration of active proteins in the signalling cascade. This occurs by a chemical reaction that removes a phosphate group from a molecule called GTP. However, recent data suggests that this reaction may, under conditions of high stimulation, be required for cells to achieve their maximal response. Thus the RGS protein may be acting as a binary switch such that GPCR signalling is either off or on, depending upon the level of stimulation. Central to this hypothesis is our suggestion that a state for the G protein exists that although it has the characteristics of being an active molecule is, in fact, inactive. The research in this proposal is intended at providing an in depth understanding, at the molecular level, of how RGS proteins perform these dual roles. We will use biological investigation to provide exact amounts of cellular components so enabling the production of a computational model which will generate a detailed appreciation of GPCR signalling networks in yeast. By using mathematical techniques we aim to provide a general mechanism of G protein signalling applicable to all organisms.

Technical abstract
The ability of cells to perceive and respond correctly to their microenvironment is an essential prerequisite of life. Cells receive inputs from the environment, and their neighbours, that inform their development, differentiation and eventual death. Errors or malfunctions in cellular signalling are responsible for diseases such as cancer, and diabetes. Many external signals are detected through the use of G protein-coupled receptor (GPCR) signalling pathways. This is an important area of research in that many pharmaceuticals drugs, either directly or indirectly, target GPCRs and it follows that; molecules that regulate GPCR activity will influence the effectiveness of these therapeutic agents. Ligand-activated GPCRs promote nucleotide exchange on Galpha subunits resulting in GDP exchange for GTP leading to activation of the downstream signalling pathway. Signalling is terminated when Galpha-bound GTP is hydrolysed to GDP. Hydrolysis of Galpha-GTP is catalysed by Regulator of G protein Signalling (RGS) proteins. Recent data from our laboratory has indicated that GTP hydrolysis, far from being solely responsible for desensitisation, is essential if cells are to achieve their maximal signalling output. To explain this result we developed a qualitative computational model that informs our in vivo experimentation. Our model predicts the existence of a novel Galpha subunit intermediate that is bound to GTP, but is inactive. This proposal aims to verify the existence of this state. Further we will continue our systems biology approach by utilising state-of-the-art in vivo experimental techniques to generate kinetic data so producing a quantitative model, thereby increasing its accuracy for informing experimental design. Abstraction of our current model has identified a dynamic motif that we wish to test against G protein-mediated signalling networks in all eukaryotes. Such integrated approaches are essential if we are to consider signalling networks in their entirety.